Building DNA nanopores for drug delivery transport

This PhD project will build DNA pores with the advanced function to regulate the transport of cargo across membranes for drug delivery devices and synthetic biology (Nat. Nanotechnol. 11, 152-156 (2016)). It is multidisciplinary and incorporates elements of chemical biology, nanobiotechnology, and biophysics. Student will obtain training in DNA nanotechnology.